Seasonal icecream innovation

The project seeks to identify a novel ice cream of accompaniment and packaging targeted towards the occasion market and lone house hold. The idea is to identify an innovative product or packaging concept that will enhance an existing and established ice cream brand. Such ideas will consider a sauce or custard that could compliment the current range of ice cream or look at a new and novel product such as a soup that could be made using existing equipment. The packaging of existing ice cream could be investigated to find a new and innovative design and concept. The idea will also attempt to make better use of existing process equipmentThe idea applies to the agri food sector because it is an actual food product and food process that is a challenge to my existing business to be able to achieve this level of diversity in product I need the specialist support that the national centre of food manufacture which is not currently within my company portfolio.The idea applies to the agri food sector because it is an actual food product and food process that is a challenge to my existing business to be able to achieve this level of diversity in product I neec the specialist support that the national centre of food manufacture which is not currently within my company portfolio.